Sentai - Sustainable innovation to help the elderly live a more independent life for longer

Our mission is to transform the lives of millions of elderly people to help them live a more independent life for longer. Today, nursing and care homes are not a viable option for many because of the heightened threat of COVID-19\.

Informal care in the home setting is still very expensive, time consuming and stressful meaning that the elderly person loses independence and their caregiver must make significant sacrifices or caregiving is outsourced at great cost and loss of personal connection.

Nursing home style services and products in the home are very expensive and the technology lags, focusing on just alerts and monitoring.

Currently, there is no adoption of advanced technologies to help automate and speed up decision-making, whilst improving the welfare of the elderly to help prevent loneliness and the onset of mental and physical health issues.

Sentai's goals are to provide non-invasive monitoring and companionship by using predictive intelligence that lives in in the home of those who need to be cared for. Sentai will provide a personalised service dealing with the day-to-day tasks that can easily self-escalate to deal with emergencies, all whilst keeping the elderly person socially connected to their loved ones and community.

The highlighting of concerns over loneliness, and the heightened risk of COVID-19 transmission in the care home setting, have led to our desire to accelerate development of this product and to provide faster access for elderly people to the benefits of this technology increasing and extending their independence. At the same time, we will be helping to save millions in lost work time for carers and help to make every carer visit valuable one.